The Impact of the Celebritisation of FGM on and for Community and Family level engagement to end FGM in the UK.

Have national and global campaigns made any impact in changing the way in which Somalian family members in the UK view FGM?
Are there any generational differences in how members of a Somali families view FGM and if differences exist why?
Has the campaigning triggered any unintentional negative consequences? e.g. brought tensions into families?
To what extent do campaigners in the end FGM movement view their impact in terms of triggering mind-set change?
Is there a disconnect between high profile campaigners and members of the so-called cutting communities?